Directorate Project Review Software

"Directorate Project Review Software

Vistrata Limited, a small specialist project management consultancy have been awarded funding to develop a unique set of tools to enable directorate level review of all projects status within a company covering resource forecasting vs capaity, milestone tracking and multi-site action tracking. For details contact [email]."